CloSh

CloSh -- clothes share -- lets you indulge in fashion in a sustainable way and for free. You get more choice with less commitment.

CloSh is a social app that organises shared wardrobes between you and your friends. It allows you to directly borrow the clothes you see and effortlessly lend and co-own items. Invite your friends, take photos of your daily outfits and tag individual clothing pieces, then browse each other's digital closets to discover clothes to borrow in real life. The app will keep track of who is borrowing each item, so nothing ever goes missing again! Get inspiration for new ways to style your own clothes from your friends and create space in your wardrobe to borrow and experiment with other pieces.

With premium, you can set return dates and send automatic notifications to your friends to ask for items back, find out what you wear the most or what you haven't worn in years, and see the cost per wear of items. You can also discover people nearby on CloSh, who share the same clothing size or style as you and make new friends.

Textile production releases over 1 billion tonnes of CO2 equivalent per year. By sharing and wearing our clothes for an extra 9 months we can reduce their carbon footprint by 20-30%.

So come and join our sharing community!